Feasibility study in how to put the audience at the heart of large scale live streaming events through interactive virtual crowd technology

Live streaming allows events to be broadcast to remote audiences across the globe. It is continuing to grow in popularity, accelerated by the impact of COVID-19\.

The live entertainment industry has relied on streaming platforms to continue performing to audiences throughout the pandemic and growth is set to continue, even when in-person events resume. Current large-scale streaming solutions, however, lack the interactivity, shared experience and social dynamic that is so important to live events, leaving audiences and artists frustrated with a passive experience.

Filling this gap, TBX aims to put virtual audiences at the heart of the experience, enabling viewers not just to watch a show, but to feel part of it.